Small items of research equipment at Swansea University for an Interdisciplinary Launch-Laboratory

We propose the creation of a 'Launch-Laboratory'. This will be an open access facility, equipped with a wide range of test and measurement equipment, allowing mechanical, chemical, electrical and optical characterisation of materials and devices. The laboratory will provide an environment in which early career researchers can meet, develop ideas, test concepts and carry out initial research studies. The work of the laboratory will link to the portfolio of EPSRC funded projects at Swansea in Advanced Manufacturing, bringing forward new concepts, created through the interaction of researchers working on fundamental science and basic technology with engineers developing innovative manufacturing systems.

Potential impact
The project will impact on economic performance and the health and welfare of the UK population. The laboratory will support the industry collaborations at Swansea developing and furthering high-value manufacturing, this includes joint projects with major UK-based companies such as Rolls Royce, Tata Steel, Jaguar Land Rover and Pilkington. The innovative manufacturing techniques will also be linked to basic research on biosensors and nanomedicine, this will provide opportunities for the development of new medical devices offering enhanced diagnosis and treatment of disease.